Collecting the data for, and developing a predictive model to identify lapse and relapse to support people who want to change their relationship with alcohol

Mind Health AI is a digital therapeutics start up, making cutting-edge science and technology accessible to both consumers and clinicians. We support individuals who want to change harmful behaviours and self--manage chronic health conditions, via predictive models generated by machine learning.

We have a diverse, UK-based founding team with expertise in clinical, commercial and technical domains. Our combined professional experience provides a wealth of relationships, with realistic routes to market and institutional investment, and real potential for scaling.

Our first product is alma, a mobile application which helps users beat cravings and quit drinking. Alcohol consumption is linked as a causal factor to more than 60 diseases, but although a range of interventions has been available for decades, the parlous state of care for alcohol dependency means that 90% of people who go through rehab relapse within five years. On this specific project, we seek to recruit users, building a dataset large enough to inform algorithms that can predict negative health outcomes, including cravings, lapse, full relapse and service disengagement.

We are working with academics at the global forefront of their fields in behavioural science, predictive models and digital therapeutics. The value proposition of our product has been validated by stakeholder groups, including people seeking to quit drinking, as well as clinicians and professionals in related industries such as insurance and pharmaceuticals.